Coating network and barrier property design strategies, for protection against hydrogen embrittlement

Background
The project will be undertaken in collaboration with AkzoNobel, a global organisation with a world class portfolio of brands. Operating in more than 150 countries and committed to science-based targets, taking genuine action to address globally relevant challenges and protect future generations. Developing sustainable and innovative paints and coatings, for customers, communities, and the environment, starts with people. People. Planet. Paint.

Project Aims
As society moves towards net zero, hydrogen offers an alternative approach to heating, transport, and industrial processes. The 'hydrogen economy' to succeed being dependent upon current and new infrastructure for storage and supply. Hydrogen is of course known to cause embrittlement in some metals. Careful materials selection and the application of appropriate surface coatings may be the key to safe and economical solutions.

This project aims to develop design criteria for polymeric and / or inorganic coating linings, to offer protection against hydrogen embrittlement. Additionally, methods to measure hydrogen permeation, and the impact of such permeation on tensile properties of the substrate material, will be considered.